IAH-funded studentship: Field evaluation of the effectiveness of foot and mouth disease vaccines and vaccination programme

Technical abstract
Although FMD vaccines are widely used, little is done to directly measure the extent to which they protect populations against disease, relying instead on measures of serology as a correlate of protection. It is proposed to apply methods developed for field evaluation of human vaccination programmes to (a) measure patterns of FMD vaccination coverage by age, season, breed, area, etc, and identify important groups of un- and undervaccinated animals; (b) measure the protection against infections and disease afforded by FMD vaccination by age, dose and time since last dose in different epidemiological groups; and (c) evaluate how serology relates to protection against FMD in vaccinated cattle. The work will focus on data collected by national veterinary services and in appropriately designed field investigations. Such studies have provided vital information for major human vaccination programmes (e.g. unexpected variations in vaccine effectiveness, optimal dosing strategies, links between pathogen typing and field protection). We believe that these studies will be equally important for FMD vaccines and will provide evaluation methods that will be of great benefit to veterinary vaccination programmes in general.